Assessment of turbo-electric propulsion architectures for aircraft

The research will focus on the assessment of distributed propulsion. Several propulsion architectures will be considered. The requirements will be defined by the intended application. Short, medium and long range applications will be studied. Emphasis will be given to the projected synergies between aerodynamics, propulsion, and energy management to study how the design space of the aircraft considered can be expanded through the use of distributed propulsion. The technologies to be investigated include but are not limited to boundary layer ingestion, propeller slipstream, hybrid turboelectc propulsion and variable cycles. It is also proposed that a techno-economic and risk analysis is considered to provide a holistic view of the technologies and concepts researched. Final deliverable and contributions will include the development of novel multidisciplinary and multifidelity tools that are able to capture the synergies of highly integrated propulsion systems. Valuable data and conclusions related to the development and application of technologies and concepts included in the research, will become available.